First App

"We are a dynamic fin-tech business focused on creating innovative, data-driven, analytical & workflow based SaaS (software as a service) solutions that help our clients evidence compliance in a very cost efficient way. Our solutions are accessible by clients at any time from any place using a web browser. They can use these to manage all their compliance processes (including document management) and also view real time management information to identify hot spots needing urgent management attention.

We are relatively new to the SaaS world and increasingly concerned with the cyber threats and breaches that are being reported regularly by the news media. We would like to be on the leading edge of Information Security and be able to demonstrate the highest level of security compliance to our clients.

We would like an expert to verify our system setup, carry out penetration tests and provide certification that our systems are secure and clients can trust us with their business."